University of the West of Scotland and ACS Clothing Limited

To implement organisational and culture change and embed knowledge, skills, systems and processes to exploit the rapidly expanding global market for fashion rental.